21ENGBIO: Bioinspired manufacturing of non-Euclidean morphologies

All biological materials we see around us are produced using the natural processes of developmental growth and remodelling. These processes differ markedly from engineering approaches to manufacturing, both at the larger scale of mechanical engineering (e.g. aircraft, cars, and ships) and the smaller scale of synthetic biology (e.g. the production of bioinspired nanomaterials or synthetic proteins) because Nature uses a combination of different materials or different growth rates to create fascinating shapes. For example, the wrinkles at the edges of leaves or the familiar trumpet-like shape of a daffodil are the result of differential growth across space and time. Biological and mechanical engineers can replicate the mechanics of growth using similar physical triggers, such as varying temperatures or the swelling of chemical agents, to manufacture complex and organic shapes that are very costly to manufacture using established industrial manufacturing processes. By controlling and tailoring the expansion and contraction of different materials during manufacturing, this research will open up new manufacturing capabilities at the very large scales of mechanical engineering and the very small scales of synthetic biology. Ultimately, this will lead to new opportunities for creating more efficient bioinspired structures for mechanical engineering applications and novel applications in tissue engineering.

Technical abstract
Residual stresses are typically avoided in manufacturing of engineering materials and structures. Nature, on the other hand, exploits residual stresses during growth and remodelling to form complex morphologies. Examples include fractal rippling at the edges of leaves, the wrinkling of multilayered tissues (e.g. skin), and the trumpeting and folding of the tubes of narcissi. Such complex and organic shapes in membranes and architected materials are now finding applications in various industry sectors, from the design of novel solar panels to morphing aerospace structures and engineered biotissues. Unfortunately, with current subtractive and/or additive manufacturing processes it is very costly to manufacture such intricate non-Euclidean geometries either at the macro- or the microscale. This project takes a bioinspired approach to explore the use of various physical triggers (e.g. differential swelling and/or differential thermal expansion) during the manufacturing process of human-made architected materials to form complex morphologies in-situ. Specifically, the project will use a novel and automated way of depositing layered orthotropic materials in order to blend the constituent material properties across a manufactured part and tailor the distribution of residual stresses during manufacturing. With the help of multi-physics process modelling and optimisation algorithms, material will be deposited in such a way as to induce a target shape during manufacturing. In addition, successful approaches developed at the macroscale will inform novel production process at the microscale of synthetic biology to create new means of manufacturing replacement organs and skin grafts. The ultimate goal of this research is to establish a two-way communication channel between the fields of mechanical engineering and synthetic biology to create new ways for bioengineers to manufacture novel biological systems.